eLansys - energy local area network systems supply chain

This study will provide a credible and de-risked plan to implement and provide new routes to market, whilst consolidating the different supply chains required for the eLansys systems . Thereby providing the basis for consotiums to be formed to deliver eLansys

eLansys allows users to safely take ownership of their assets and energy, by creating products and services that are pioneering demand-side energy systems and networks, through the direct replacement and enhancement of circuit protection devices that integrate within existing infrastructure and operations.